Genetics of Complex Traits

Technical abstract
The aim of this theme is to exploit advances in genomics and numerical genetics to test and develop more precise models of the genetic control of complex traits, primarily in farmed animal species but also in companion animals. The objectives of this theme are: To develop advanced analytical, mathematical and modelling approaches for complex trait dissection. To dissect the genetic control of specific complex traits, including: Production efficiency in the context of not only economics but also environmental impact. Reproductive fitness. Pain and stress. To identify key nodes of regulatory pathways and their relationship to phenotypic variation. To evaluate the role of epigenetics, epistasis and other interactions in the genetic control of complex traits.